Coherent Quantum Phase Slips for Quantum Information Processing

The experimental realization of coherent quantum phase slips (QPS), defined as the exact dual
of the Josephson effect, remains an ongoing avenue of research. Various platforms such as
superconducting nano-wires and arrays of Josephson Junctions (JJ) are being actively explored
with the aim of demonstrating coherent quantum phase slips. Further developments in this area
aim to establish a novel nonlinear element, namely nonlinear capacitors, as a realizable circuit
component with far reaching applications. Immediate applications include the integration of JJ
and dual QPS elements on the same circuit for qubits with both charge and phase levels of
control, quantum limited amplifiers using the non-linear QPS effect, and novel approaches for
providing a current standard analogous to that achieved by JJs for voltage standardization. This
PhD project aims to design, fabricate, and measure superconducting nanowire and Josephson
Junction based quantum devices for realizing coherent QPS effects.